Cloud Development

The development of an online. cloud based portal for clients enabling greater access to accounting information and improved exchange of information between ourselves and our clients.